Efficient Photoelectrochemical Green Energy System based on Hematite Photoanodes Heterostructured with Selected 2D Transitional Metal Dichalcogenides

This project addresses the urgent need for sustainable energy solutions by enhancing photoelectrochemical (PEC) water-splitting technologies, which convert solar energy into storable hydrogen fuel. With the increasing global focus on mitigating climate change, the development of efficient, renewable energy technologies is paramount. PEC water splitting, a process that uses sunlight to produce hydrogen, presents a promising pathway to this goal.
Our initiative centres on improving the efficiency of hematite-based PEC devices through innovative heterostructures incorporating two-dimensional (2D) transition metal dichalcogenides (TMDCs), such as SnS2, MoS2, SnSe2, and MoSe2. Hematite has long been studied for its potential in solar-driven water splitting due to its strong visible light absorption and favourable theoretical solar-to-hydrogen (STH) conversion efficiency. However, its practical application has been limited by issues such as poor electrical conductivity, slow charge transport, and high recombination rates of electron-hole pairs.
By integrating hematite with 2D TMDCs, we aim to overcome these challenges, enhancing the material’s performance through improved charge transfer, reduced recombination losses, and optimised band alignment. This approach promises to boost STH conversion efficiency and achieve the 10% benchmark set for practical applications, making a significant contribution to the development of scalable, clean energy solutions.
The project not only advances scientific knowledge but also brings substantial benefits to researchers and institutions in Africa. The collaboration between UK and African institutions facilitates access to cutting-edge facilities and expertise in the UK, which are critical for the successful implementation of this research. African researchers will have the opportunity to train on advanced characterisation tools and gain hands-on experience with state-of-the-art PEC technologies. This exposure is invaluable for building their technical skills and enhancing their research capabilities.
Moreover, the project fosters networking and collaborative opportunities between African and UK researchers, promoting the exchange of knowledge and ideas. This international collaboration helps to strengthen research networks, opening doors for future partnerships and joint ventures. African institutions will benefit from the establishment of sustainable partnerships and the development of local expertise in advanced energy technologies.
Additionally, the project includes outreach and dissemination activities, which will raise awareness and engage various stakeholders, including the public and industry players. These activities will not only highlight the advancements in PEC technology but also showcase the contributions of African researchers to global scientific progress.
In summary, this project is poised to make significant strides in improving PEC water-splitting efficiency, with the added advantage of enhancing research capacity and collaboration between African and UK institutions. By addressing key challenges in renewable energy technology and providing valuable training and networking opportunities, the project aims to contribute to the global transition to clean energy while strengthening the scientific community in Africa.